HotSound = thermal imaging with an acoustic intensity contour mapping overlay

We aim to explore the feasibility of developing a networked array of acoustic sensors together with the sensor data processing to create a dynamic, multi-spectral, acoustic imaging sensor. We plan to overlay the false colour acoustic intensity contour map on the thermal video image of the same area to help with the identification of the sources of the sounds. Our aim is to consider a 2D array of networked acoustic sensors, where the output from each sensor is digitised and then aggregated for data processing. We should be able digitally to filter the measured data to form a series of user selectable, narrow bandwidth, hyperspectral acoustic images, enabling one to locate the sources of different frequencies of sound.
This Feasibility Study falls within the TSB ESP area of sensor systems "intelligence and optimised control, including wireless sensing, networks of sensors and imaging". We plan to exploit the results of this study by developing a flat panel acoustic imaging sensor array for use in industrial applications, robotic collision detection systems and in search and rescue operations (sound + heat = a person).